Potatoes as a dual-purpose food and fibre crop: de-risking stem harvesting for the farmer

Fibe Ltd has shown that potato stems are a source of high quality textile fibre, attracting the fashion industry seeking sustainable sources of fibre. Supplying to Fibe our potato stems, which are a nuisance to harvest operations, is attractive to us ( Sentry and Dyson), as it saves costs and improves the sustainability profile of the farm by valorising crop waste and makes us (and other farmers) essential contributors to a greener fibre production industry for the UK. The adoption of new technologies into commercial operations may come with certain risks, particularly for high value crops such as potato. Though preliminary tests with the new mechanical stem harvester have been very positive, we need to quantify any impact stem harvesting may have on potato tuber quality in farm-scale tests. Sentry and Dyson will work with Niab and Fibe to monitor the crop and optimise the logistics of stem harvesting under a range of conditions to ensure smooth interfacing with other farm operations. Results will give farmers confidence that provision of stems for fibre becomes a financially and logistically viable contribution to the farm enterprise, and will make potatoes a dual-purpose crop, obtaining more value from the same land and inputs.